Investigating the cardio protective potential of exosomes from different cellular sources

Ishaemia and reperfusion (IR) injury is a major contributor to cardiomyocyte cell death following acute myocardial infarction. New ways of protecting the heart from IR injury are sought. Exosomes are small lipid-membrane vesicles released by all cell types, which contain proteins, lipids and miRNA that can signal between cells. It has previously been shown that exosomes from blood plasma or from endothelial cells are cardioprotective. Pilot data from this laboratory has shown that exosomes from certain stem cells (but not all) are cardioprotective. However, according to several studies, exosomes from fibroblsts are not. It is unclear what determines the cardioprotective protential of exosomes from different cellular sources. The aim of this project is to isolate exosomes from different primary cells and cell line soucces, characterize them, and evaluate their ability to protect cardiomycocytes using an in vitro assay simulating IT injury. By understanding the mechanism of protection by exosomes, we hope to identify the optimal cellular source for potential future use of exosomes to protect the hearts of patients.